Integrated decision support for agricultural production

This project will build a demonstrator to support crop yield improvement by integrating and exploiting plant phenotyping and ‘omics data. This is a strategically important area of unmet need both in the UK and globally, where optimising the combination of inputs, treatments, doses & timings to apply to specific crop strains in a specific growing environment is a massively complex challenge. We will build a semantic knowledge graph of crop strains, traits (both genomic variant and from integrated non-destructive phenotyping technologies), yields, soil conditions and wider growing environment including remote sensing data. We will compile this knowledge model and deploy it as a demo tablet app with a simple decision support UI to allow non-IT specialist growers to identify specific combinations of treatments that enable them to optimise crop yields and minimise wastage of inputs.